WWWe Online User Interface

WWWe will work with a technical consultancy to develop a digital prototype of a networking platform that will enable non-govermental organisations (NGOs) to connect and engage with new and existing supporters in fresh and exciting ways. The work will build on extensive research and the stakeholders (i.e. both local and national NGOs and their supporters) will be closely involved in the development of the prototype.